Superconductor ferromagnetic hybrids for quantum neuromorphic computing

The student will take part in research investigating an array of nanomagnets where several energetically favourable configurations exist and are important for microelectronic memory and logic devices. The student will subsequently insert a superconducting layer underneath these spin ice leading to a vortex lattice in the superconductor coupled to these nanomagnets with the potential for a fully magnetic field reprogrammable geometric frustration. This project will investigate the fundamental physics in these systems including the effect of nanomagnet dimensions, anisotropy on the vortex lattice, and possibility of generating highly efficient systems for computing applications.